The University of Reading and Ella's Kitchen (Brands) Limited

To investigate and secure new formats of innovative packaging to drive growth in the business and to design and implement a strategy managing packaging quality to ensure consistent high quality in finished products.